The University of Essex and Trunk Logistics Limited KTP 23_24 R2

To develop the next generation of an existing logistics software package into an innovative Artificial Intelligence enabled platform to optimise processes, at scale, in the removals and storage sector.